An assessment of the commercial viability of a client-to-client, multi-party, real-time application data sharing platform.

An assessment of the commercial viability of a client-to-client, multi-party, real-time
application data sharing platform. Our proposed approach will tackle many of the privacy,
security and data consistency issues facing existing cloud-based file and data-sharing systems.
Resolving these issues will further increase the size of the market for such platforms and
potentially lead to the development of new business models.
During this Proof-of-Market project, we will:
• assess the potential size of the market
• determine which of our proposed functionality will be most important to customers
• decide our approach to Intellectual Property protection
• plan the route to commercialisation of our product